Sustainable Packaging for Salami

Charcutier Ltd is an award winning artisan food company aiming to grow their business through national distribution. A sustainable thermal packaging solution for our salami will aid us significantly in this aim – helping us build on our strong brand ethos for considered production methods, low environmental impact and a quality product. It will also seek to promote a greater appreciation of sustainably integrated food production, logistics and encourage greater recycling by consumers who purchase our products.